rpaDataMap = UASA II = Mapping multisensor data from Remotely Piloted Aircraft

We are developing Remotely Piloted Aircraft (RPA) for use throughout the world in
scientific, commercial (oil and mineral exploration and oil pipeline monitoring) and state
(border patrol and the management of disaster relief efforts) applications.
The aim of this project is to demonstrate the feasibility of software using 3D computer game
technology to process, integrate and display a stream of multi-sensor data from RPA in real
time:
• high-resolution (6kp x 4kp) digital and video (4K) cameras
• thermal imaging (640p x 480p) camera
• scanning LIDAR rangefinder
• electromagnetic imaging sensor, capable of imaging through foliage and beneath the
surface of the Earth
• 3 axis precision magnetometer
This 12 month Proof of Concept (“PoC”) project is a follow on from our UASA Proof of
Market Project 700280, in which we confirmed the market for electromagnetic imaging from
a RPA.
In this "Big Data" application, the software will process data from sensors on airborne
platforms, to automatically generate and update a 3D view of the terrain. The software will
have Internet connectivity to enable the evolving 3D representation to be viewed in the same
way as players in an online computer game monitor developments.
To increase the market size, this software could also be used as 3D CAD software. One could
create an object using a standard 3D CAD approach, such as extrusion of a 2D design, to
create other objects. As players do in an online computer game, people could work together,
from home, on the 3D design.
The economic benefits will stem from the provision of managed services to the oil, gas and
mineral exploration companies and from the sale of copies of the software for use in both
civilian and in military applications. Societal benefits include contributing to environmental
protection by the early detection of oil leaks using fuel-efficient RPA and furthering the
search for natural resources.